Project EDGE: Using AI to fuse terrestrial and satellite signals to improve connectivity on the rail network

Massive Analytic Limited will firstly build a digital twin of a section of rail track near Workington, demonstrating the availability, strength and latency of different terrestrial mobile phone signals, as well as satellite signals.

We will demonstrate how, by utilising our patented AI technology to combine terrestrial and satellite signals to meet predicted demands in real-time, we can enhance on board voice and data connectivity for customers travelling by rail, as well as improve connectivity for train staff and provide better real-time information on train locations. This will be the first time that our technology has been used in the rail sector.

Secondly, we will apply our technology to a Network Rail maintenance vehicle to demonstrate that the system can operate effectively in a real world setting. This will provide evidence that the system can be applied to a real world setting, enabling us to move forward with our plan to apply the technology to passenger trains in the future.

Our project has been put together in collaboration with Network Rail as the first step in developing a system could be used to meet the future communication needs of railway staff and passengers.